Improving seedling vigour through a mechanistic understanding of seed DNA damage responses

Sustainable agriculture and food security requires uniformity of growth, starting with rapid, synchronous germination and continuing with successful seedling establishment. However, seedling growth is highly susceptible to environmental stresses including physical stresses (temperature extremes, light, oxygen and water availability) and biological stresses (fungus, bacteria and herbivores). It is unclear what determines the initial success of seedlings, but it has long been established that this early growth is highly dependent on how well the seed germinates. Our exciting new data has revealed new insight that provides a potential mechanism that connects seed germination performance with subsequent seedling growth characteristics.

The project focusses on early seedling growth as they become established in the field, which is an important determinant of crop production, in particular under field stresses. In this project we will uncover the molecular mechanisms that underlie early seedling growth, revealing the cellular effects resulting from poor germination performance. This work is based our recent discovery that DNA damage incurred in seeds results in cellular DNA damage responses and inhibits seedling growth. Seeds naturally accumulate DNA damage, in part because the repair pathways become inactive when seeds mature and lose water. Levels of DNA damage can become extremely high after storage for a long time or under unfavourable environmental conditions. DNA repair re-initiates when the seed is hydrated, which helps to minimise mutagenesis and developmental defects that arise from damaged DNA. Increased levels of DNA damage in seeds results in the activation of signalling pathways that function to delay germination, allowing extended time for repair. However, even with the presence of these repair and signalling pathways, our data shows that poor seed quality results in the effects of DNA damage persisting into the crucial early stages of seedling establishment. This results in significant levels of cell death and is likely an important contributing factor to the reduced growth of seedlings as seed germination performance decreases.

Here, we will elucidate the importance of DNA repair and DNA damage signalling pathways to early seedling growth. Using genetic resources available in our lab, we will determine which DNA repair and damage signalling factors are crucial to seedling establishment. Analysis of cellular processes in seedlings from high and low quality seeds allows us to determine the molecular basis of reduced seedling growth, providing important targets for the improvement of seedling establishment in the field. This will provide a detailed understanding of the growth inhibitory factors that persist after germination of low quality seeds, and thereby enable knowledge-based approaches to improve the performance of early seedling establishment in the field.
The overarching aim of this work is to improve seedling performance in the field. Vegetable crop species, including the UK crop Brassica oleracea, display particular high losses at the seedling stage and represent ideal targets for enhancement. We will use the knowledge gained in this project to enhance the seedling performance of this crop and test early seedling growth under stresses typically encountered in the field. The project will thereby employ our knowledge of plant stress responses to enhance crop survival and support sustainable agriculture.

Technical abstract
Seedling vigour is a major determinant of successful seedling establishment and final crop yield at harvest. Early growth of seedlings is strongly dependent on the germination performance of seeds. Compromised germination results in weak seedlings with low stress resistance and high mortality, a particular problem for many vegetable crop species. Although this link between germination vigour and seedling vigour is well established, the mechanistic basis remains unclear, limiting approaches to improve this critical stage of the plant lifecycle. Our recent work established a central role for DNA damage and repair in seed germination and revealed persistent effects of genome damage in seeds into seedling growth and establishment. This leads to the hypothesis that the growth inhibitory effects of DNA damage accumulated in the seed continue through to early seedling growth, representing a crucial factor in the loss of seedling vigour and therefore of central importance to agriculture. This hypothesis will be tested by characterising both the cellular DNA damage responses and levels of genome damage associated with loss of seedling vigour as seed deterioration progresses. The genetic requirement for DNA repair and response pathways during seedling establishment will be established to reveal the mechanistic basis of seedling vigour. This will provide novel mechanistic insight into a critical developmental transition in the plant lifecycle. Seedlings of Arabidopsis and the UK crop Brassica oleracea overexpressing key DNA repair and stress response factors will be tested for enhanced establishment under stress conditions. Collectively these results will provide new insight into the cellular stresses that compromise seedling growth and survival, underpinning future studies for the development of high yielding crop varieties in agriculture.